PLX-Beam: Accurate In-Situ Grade Determination of Steel Beams to Enable the Re-use Supply Chain

This project will reduce emissions by increasing the reuse of structural steels.

In 2024, the UK emitted 1.49 million tonnes of CO2 through erecting [855,000][0] tonnes of structural steel. Presently, reused steel accounts for only 5% of supply, but has embodied carbon up to x10 lower than recycled product and x33 lower than virgin product. Increasing the reuse of steel can therefore dramatically reduce construction emissions.

Identified barriers to reusing steel include the need to ensure a consistent supply of re-used products and the complementary need to improve data on the location, quality, and quantity of reusable components. Both these barriers can be addressed by significantly improving how structural steels are tested prior to demolition and reclamation.

Presently, the industry relies on legacy portable hardness testing to determine the strength and grade of beams in-situ. Studies show these tests frequently mis-grade construction steel; error rates of 30--50% compared with laboratory-based, gold-standard tensile testing. This undermines data quality.

This project will increase steel reuse by bringing an innovative test technology to the construction and demolition sectors. The team will deliver, demonstrate, and assess the impact of, a TRL 7 system for the in-situ testing of structural steel grade with a testing accuracy equivalent to lab-based measurements. Such a system will improve supply-chain confidence in reusable steels quality, thereby increasing adoption.

[0]: https://www.bdonline.co.uk/buildings-design-and-specification/steel-remains-the-preferred-choice-for-structural-framing-forecasting-steady-growth-ahead/5134384.article